Circle8 Old for New - The Fashion Fix

What do you do with pre-loved garments in your wardrobe that have long passed their sell-by date? We have the answer!

You can send your garment to us and if we can repair your pre-loved garment we will. We will work with you to make sure that the new garment has life!

If we can't undertake the repair then we will provide you with a statement on what will ethically and sustainably occur to your item of clothing.

We have to protect our planet. We have to stop the landfill and the needless consumption of new garments. Let's Circle8 your garment so there is real fashion sustainability whilst creating new jobs for new skills for machinists.